Life satisfaction in Greek and German eco-communities as potential alternative development pathways

Life satisfaction in Greek and German eco-communities as potential alternative development pathways